epiTherm PPM

epiTherm has developed a new sensor system to be integrated into a standard blood pressure cuff to provide a non-invasive, continuous readout of Mean Arterial Blood Pressure (cMAP). Expert help was sought within advanced signal modelling and analysis to enhance sensor signal processing speed to integrate measurements within current standard routine clinical procedures.